Microbe-mineral interaction and long-term mineral diagenesis in lacustrine systems

The study focuses on mineral precipitation in continental lacustrine environments. By comparing microbe-mineral interaction in different geochemical environments (brackish, saline, hypersaline and alkaline lakes) it will determine what active microbial processes and mineral precipitates are characteristic for each geochemical environment. Comparison with drill core from the same lakes, and with fossil microbial structures allows investigation of the processes and timescales of mineral diagenesis.
The 4 lakes of this study represent different lake chemistries: Lago de Estana, Spain (brackish), Laguna de Gallocanta, Spain (saline), Salada de Chiprana, Spain (hypersaline), and Lago Chungara, Chile (alkaline). The Spanish lakes all lie in the Ebro basin, which is an endorheic basin with a distinctly semi-arid climate. A similar situation applies to the Chilean lake, which further lies in a volcanic catchment area responsible for the alkaline lake chemistry. In each lake, microbialite formation and carbonate precipitation has been documented by previous studies. In addition, the lake water chemistry, microbiology and climate for each lake have been intensely studied, and these data will be available for the project. Several lakes further have available drill core; new drill core will be obtained where necessary for the study.
A specific focus will be on the similarities and differences between each lake type. Shallow drill core (several meters long, representing a geological record between several 100 years and 20,000 years) allow an investigation how mineral diagenesis proceeded over relatively short timescales. It should be noted that lakes have undergone chemical variation due to changes in climate and water inflow. This will allow mineral comparisons not just within the same lake system, but also across lake systems. Miocene lake deposits in the Ebro basin allow a further comparison with deposits about 5 Ma old. The Miocene lakes formed in the same endorheic basin under arid and semi-arid climate, and contain microbial carbonate deposits. They therefore provide an analogous fossil system to investigate long-term mineral diagenesis.
The study will characterize the mineralogy, geochemistry and microbial composition of mineral precipitates to infer the types of biochemical reactions and microbe-mineral processes responsible for mineral formation.